UKCRC Tissue Directory & Co-ordination Centre Phase II

Technical abstract
The Directory has been populated with over 100 HTRs and we are now able to evidence examples of research that have been directly enabled by the Directory. This objective will drive evolutionary change in the Directory, such as modifying the search and/or the data collection strategies. The drivers for change, however, will be an understanding and interaction with the views and behaviour of researchers, and this work will be led by UCL with the necessary technical support provided by the PDRA4 in Nottingham.
The task of data entry and manipulation remains a very labour-intensive process for HTRs, with the provision of even basic information such as age, gender and disease beyond the reach of many organisations. This underlying technical challenge can prevent HTRs from registering with the Centre and creates a significant restriction on their ability to respond to queries from researchers.
The Centre is one piece of a complex puzzle within the UK's governance, ethical and funding framework surrounding HTRs. There must be effective engagement and collaboration with the various bodies (Human Tissue Authority, Health Research Authority, UK Ethics Committee Authority, UKCRC Funders) in order to ensure that the change we believe is necessary can be achieved. The most effective route would be with agreement and support from these organisations. Our engagement strategy, within this objective, will focus on utilising these influencers to drive key messages into the community, but also seek opportunities where policy change could assist in delivering the Funders' vision.
The Centre will develop a business case examining funding opportunities, and options for generating income to prepare the Centre for a self-sustaining future. The day- to-day costs of the Directory will be made self-sustaining by 2020. This is required to ensure that the Centre is removed from the reliance on one group of funders.